Songs of Resilience: Bringing New Voices into Climate Research

The arts and humanities can help us to reimagine socio-ecological futures and this impact is increasingly becoming recognised. The role of popular music is perhaps crucial but remains an under-explored area when addressing the challenge of climate change (e.g. Brennan et al. 2019). Our previous AHRC-funded projects, Fields of Green and When Tomorrow Becomes Yesterday, began to critically examine how song-writing and music can help to reimagine and shape the future of cities. This project roots these song-writing methods in the experience of one place - the Carbon Landscape - with our partner The Wildlife Trust for Lancashire, Manchester and North Merseyside (LWT).

The aim of this project is to explore the capacity of popular song to help our target audience of 14 - 18 year olds in Wigan and Leigh to imagine the future of the Carbon Landscape in the context of climate change. In doing so, the project will:

- explore young people's perceptions of past, present and future climate change through song-writing;
- provide the opportunity for young people to connect with different generations in their local communities and the Carbon Landscape partnership to talk about climate change; and,
- to understand and prompt young people engage to engage with wider conversations around wetland restoration in Greater Manchester and the future of the Carbon Landscape.

We will engage with a maximum of 10 young people, which is conducive to the participatory nature of the song-writing process. Three workshops will take place: two are in-person and one will be online.

Workshop 1 will begin with a site visit to the Carbon Landscape to explain thousands of years of change through the unifying aspect of carbon. Following the site introduction, participants will work with the academics and song-writers through a combination of the Roundview (to frame activities) and song-writing to draw out the emotional connections to the Carbon Landscape within the context of climate change. The Roundview uses graphics and hands-on tools to engage and educate people about ecology and sustainability, and to motivate and inspire people to engage with sustainable futures (Tippett and How, 2017). Song-writing workshops have also been successfully used to bring people together and to connect to the on an emotional level regarding climate change that similar techniques have been unable to utilise (Urie et al., 2019). Through this process, we anticipate that up to two songs will be collectively produced.

Workshop 2 will explore young people's ideas for making a video of the song for dissemination purposes. In this workshop, other methods of dissemination will also be discussed and we will take our young participants lead (e.g. using short insights for Tik Tok) which may help effective peer-to-peer dissemination to occur. Both of these workshops will take place on two consecutive days and, at the end, the song-writers will perform at a live music performance in the Lancashire Mining Museum, Astely Green (https://lancashireminingmuseum.org/).

Following video production, a further online workshop will be held with the young people, the Carbon Landscape partners, and members of the local community (through connected residents groups) Participants will be shown the resultant videos and asked to reflect on difference that song-writing made to the way that adults thought about this landscape and its future in the context of climate change. Partners in the Carbon Landscape include Natural England, The Environment Agency, Manchester City of Trees, and Salford, Wigan and Warrington Borough Councils. This workshop will not only help the evaluation of the project but will encourage inter-generational dialogue on the subject of climate change and post-industrial landscapes.

See 'Beneficiaries and Impact' to understand the potential impact.